Student Bus Routes

Bronze Software Labs is specialist 'Big-Data' mobile technologies research and development team. Our proposal involved research into the use and representation of architectural and facilities management data within Augmented Reality via mobile offline devices.